Co-Production Approaches with Disabled Domestic Abuse Survivors for Better Public Services

Summary
The prevalence of domestic abuse in the UK is high. Furthermore, disabled people are significantly more likely to experience domestic abuse than non-disabled people, are more likely to be hurt by the perpetrator, and often face delays in obtaining help. However, the effects of domestic abuse on disabled people and their needs are not high on the agenda for practice and policy and frequently remain hidden. This situation demands an innovative approach to improve the help-seeking process for disabled survivors and enhance their satisfaction with support services. This research project addresses a critical gap in understanding how public services, particularly police and health care providers, can effectively support disabled survivors of domestic abuse. It employs the innovative approach of co-production, where service users and providers collaborate to achieve shared outcomes. This is crucial for developing more responsive, user-centred services that meet the complex needs of this vulnerable population and improve their help-seeking experiences and outcomes. This study will deliver the following: 1. Interviews with police staff and health care providers to examine their experiences when providing services to disabled domestic abuse survivors and understand what service features require improvement. 2. Interviews with domestic abuse survivors, specifically those with physical and sensory disabilities, to understand their experiences during public service encounters and learn what features could be improved. 3. A workshop with representatives of domestic abuse survivors, police staff, and health care providers, who will meet to discuss the features which have been identified and prioritise areas for action. To help identify these priorities for change the workshop will use theatre the scripts of which will be written in collaboration with service users and service providers prior to the workshop. Thereby contributing to the co-production aspect of the project. 4. A survey to examine whether this co-production process helped police staff and health care providers to be better attuned to the needs of disabled survivors. Prior to commencing the project, an advisory group with representation of the stakeholder groups participating will be set up and will be fundamental in progressing the study forward. To assure dissemination more publicly, study findings will be presented at conferences as well as written up for publications. Furthermore, this study will lay crucial groundwork to potentially extend the study to explore how these stakeholders can work together effectively to co-design and inform commissioning of services to ensure that they meet the needs of all involved, pilot some of these redesigned services, and examine the benefits they may have.